The homotopy theory of cone attachments

Cone attachments are fundamental in homotopy theory;
the construction of CW-complexes being one example. A basic
question is to describe the effect on the homotopy groups of a space X
after attaching a cone. In the 1990s rational homotopy theorists
made good progress on this problem by considering what they call
inert maps. Recent work by Beben and Theriault has described an
integral version of a inert map. The project is to build on these recent
advances in order to (i) broaden the theory and (ii) analyse
interesting examples.